University of Dundee and SSE plc

To identify, implement, evaluate and disseminate best practices to support communities in their preparation for and response to electricity supply disruption caused by environmental hazards and to mitigate vulnerability.